Enabling Digital Inclusion in Digitally Marginalised Communities

This project seeks to address risks of compounding social inequalities that emerge through the onset of digital economy-oriented projects and phenomena such as the digitisation of public services, a shifting of political discourse towards social media, and the increasing incorporation of technology into civic life. Whilst these developments have potential for much social benefit, a portion of the population experience difficulties in accessing such benefits due to a lack of physical or material access, appropriate digital skills, or a lack of a sense of self-efficacy. This issue can also manifest for businesses in the challenges in 'upskilling' communities for digital work.

It has been demonstrated that as physical access to internet-capable devices increases, this digital marginalisation becomes concentrated in groups which experience other forms of marginalisation, such as migrants, the long-term unemployed, and people with impairments. Without work to counter this, there is a risk of compounding existing inequalities in the transition into a digital economy. This raises questions surrounding how the field of HCI (human-computer interaction) can better support these communities through this transition.

The research aims to provide a conceptual toolkit, supported by digital artefacts where necessary, to support digitally marginalised communities in identifying their own digital needs and priorities. This will assist these communities in engaging in productive self-advocacy and participating in the co-production of local interventions in partnership with state actors, the academy, non-government organisations and industry which respond appropriately to the community's needs and priorities.
The project aims to answer the following research questions
1 How can HCI support the identification of the key opportunities for enabling digital inclusion important to a particular community in meeting their current needs in a rigorous manner that centres that community's own voice?
2 How can HCI support the design of interventions aimed at enabling digital inclusion in a particular community context in a rigorous manner that centres that community's own voice?
3 How can interventions aimed at enabling digital inclusion in a particular community context be evaluated, and the insights from these evaluations incorporated into the design of further iterations of the same intervention, or future interventions in the same or other community contexts?
The project will entail iterative design of a 'digital inclusion toolkit', consisting of an overall process, as well as design tools and methods, to inform the design of interventions that enable digital inclusion in a given context. The toolkit will incorporate lessons learned from assessment of the digital inclusion needs of digitally marginalised communities in the UK. These assessments will be used to inform the design of interventions for those communities, so that insights from the whole design process from initial assessment to evaluation can be reflected upon in the refinement of the toolkit
A participatory action research approach has been selected for its focus on working in a specific context, in direct collaboration with stakeholder communities. This aligns strongly both with the need for a focus on giving voice to specific partner communities in this research, and more broadly the digital civics research agenda's focus on relational rather than transactional interaction between the academy and community. Through the use of participatory methods, and by attempting to affect real world change through this research, knowledge can be co-produced whilst giving tangible benefit to the communities that give their time and energy to our research.
Outputs from this research have potential applications in supporting marginalised communities to engage in activities such as digital business activity and content production, which is highly relevant to the EPSRC Digital Economy theme

Potential impact
The proposed CDT for Digital Civics aims to develop a cohort of 60+ students engaged in theorising, designing, developing, and evaluating personal & community-based digital technologies to explore and create forms of civic engagement that support local communities, local service provision, and local democracy. The CDT will work directly with several local authorities (in the Northeast of England), a variety of SMEs and NGOs and some larger international corporations. As such there are various potential beneficiaries of the CDT.

Firstly, there are the students themselves who will graduate as highly skilled academic and applied researchers - well-versed in interdisciplinary collaboration and trained to transfer, leverage and exploit the insight generated from their research and who are able to contribute to the economic and social development of the UK.

The research they will conduct will be focused on supporting local communities, and given the aim to enhance public service provision and support engagement in local issues. It is likely that their research will enhance quality of life, health and wellbeing in these areas, improve social welfare and social cohesion in the participating communities and generally increase public awareness of social and economic issues that are likely to be affecting these research participants, and this will be done at various levels from older adults through to school-aged communities.

The research is also intended to have impact at a Government level, and through our direct collaboration with our participating local authority partners student research projects will directly influence policy making at local, regional and national levels. Case-based research will transform evidence-based policy, and provide evidence to support changing organisational cultures and practices (for example enhancing the role of public participation in local governance) and through shaping and enhancing the effectiveness of public services, by directly designing and developing digital augmentations. As such the research projects directly intend to enhance the efficiency, performance and sustainability of public services through the user-centred development of new digital technologies and the promotion of local activism and civic engagement.

Another significant impact of the CDT will be the development and training of skilled people in non-academic professions through the development and open-sourcing of learning materials, which aim to transfer research insight (including skills and processes as much as research 'findings') to non-academic organisations, such as SMEs, NGOs and larger corporations (sourced through our broad partner network). These SMEs, NGOs and corporations (alongside the doctoral students themselves) are also likely to be commercial beneficiaries of the research. Active processes of knowledge transfer will directly contribute towards wealth creation and economic prosperity by supporting the enhancement of research capacity, knowledge and skills in businesses and organisations and through the commercialisation of research in the formation of spin-out companies to serve the private, public and third sectors.